Project: Compact Inflatable Entertainment Robots

Air Giants will create indoor-scale interactive biomorphic soft robots for use in entertainment and cultural settings. By innovating on their existing large-scale work, the company will develop a product which answers industry needs of affordability, safety, reliability and novelty.

This compact version of their current technology opens the door for the adoption of cutting-edge interactive robotics widely across the entertainment industry.